Re: Seen Women - Re-framing women artists and cultural agents within collection and archival space.

This research will uncover the lesser known histories of national and international careers of women artists between 1918-1938. It will showcase their artworks and lived experience via the production of installations including text, performance and sculpture, and develop a methodological approach that considers its critical application in highlighting the misrepresentation of women and other marginalised groups in collection and archival spaces. Using the UCL Art Museum collection as a case study, the research will shift between 2D, 3D and digital space, with outcomes enabling an audience to inhabit a three-dimensional version of the archive as a live and active space.